Selective Oxidation Reactions: A Chemical Looping Approach

The principle of utilising regenerable lattice oxygen from a solid metal oxide carrier can be exploited for producing value-added chemicals through selective oxidation chemistry. The hypothesis of a chemical looping approach to selective oxidations is to render the reaction safer, more selective and more intensive. The assessment of this concept for industrially-relevant reactions such as the oxidative dehydrogenation of ethane and propane and the epoxidation of ethylene will be investigated in this project through a program of experimental research and process evaluation. This will establish the potential feasibility and benefits compared with current industrial technologies. The work aligns with the EPSRC's theme of Manufacturing the future, through catalytic material and sustainable process development and grows the Catalysis and Process Systems: Components and Integration research areas.